Industrial research into an Instrument to create Trust in Collaborative Childcare

Koru Kids brings the sharing economy to childcare, by making it much easier for parents to share nannies. Sharing nannies solves the problem faced by increasing numbers of parents who work part time or 'awkward' hours which traditional childcare fails to cover. Plus it's great for the children, who get a friend to play with, and it gives the nanny increased income. Most significantly, it makes great childcare more financially accessible for families. This allows women to go back to work; children to thrive; and families to stay solvent. Koru Kids' proposal is for a research study to create a Parenting Barometer, an instrument to measure parenting style, which helps create trust between families online -- the key thing needed in order for nanny share to occur. This is innovative in childcare and throughout the sharing economy. If feasible, it will not only help with Koru Kids family matching process but will also contribute to broader understanding of how to create trust online, which is a key feature of the 'sharing economy'. We sought funding for this project of £35,098. Return on investment for the project will be x10 over 2 years in terms of Koru Kids’ business -- plus even larger productivity gains for the UK economy as parents are helped to go back to work.The technology developed will be deployed first in London, then abroad; this will be a UK-based global tech company.